SIMPLE tool for single ion implantation in the IBC

Following installation and
testing the machine should be ready for use in the summer. This project is designed to make first use of this machine
developing the methodologies that will be required to exploit it fully in the area of quantum technologies. Prototype device
structures based on single ion implantation of P, Bi and Co will be carried out to further develop and understand the
capabilities of the instrument.